University of Lincoln and Eminox Limited KTP 21_22 R4

To develop a combined emission after-treatment and exhaust heat recovery system for hydrogen and/or ammonia fuelled combustion engines, in particular for heavy-duty applications, in order to achieve clean emissions and high engine efficiency under zero carbon emissions.